Vertical Lift Network

This is network proposal that gathers all the national expertise in rotary wing systems: The Vertical Lift Network (VLN). The network addresses technical problems for a special class of vehicles powered by direct lift: conventional helicopters, compound helicopters, tilt-rotors, fan-in-wing vehicles, unmanned air vehicles powered by rotors.
It is recognised that no single academic institution has expertise and test facilities to take on these new challenges. Several initiatives in Europe (CleanSky, Horizon 2020, national research programmes in Germany, France, Italy, The Netherlands), the USA (NASA, Boeing, Sikorsky), Russia (TSAGI, MAI, KAI) and possibly also China (CARDC) could undermine the competiveness of the UK. Countries such as Japan (JAXA), Korea (KARI) are also gaining momentum. The proposal brings together expertise across the full spectrum of aerospace engineering, including aerodynamics, computational fluid dynamics, wind tunnel testing, aeroelasticity, aeroacoustics, materials, control systems, power systems, flight dynamics, handling qualities, and systems engineering. Due to this multi-disciplinarity, leading-edge research initiatives can only be addressed by pooling resources together to create critical mass. No single organisation has the know-how to address the upcoming technology challenges.
The academic network is to work closely with the industry and government stakeholders to identify the strategic directions of research in the next decade. Other key objectives include the promotion of scientific collaboration, the identification of the funding sources, training of students and scientific dissemination via an annual workshop.

Potential impact
From an industrial perspective, particularly AgustaWestland, the VLN initiative offers the potential to:

1. Develop and maintain a universal roadmap for rotorcraft research and technology strategy.
2. Achieve greater coherence between low TRL research activity and higher TRL development programmes
3. Maximise the economic return on PV investment.
4. Provide an efficient forum for coordinating research and technology activity between the industry and the rotorcraft academic community in the UK.
5. Provide a unified rotorcraft research and technology community interface with the UK Aerospace Growth Partnership and the Aerospace Technology Institute.
6. Act as a strong advocate for rotorcraft research and achieve greater coordination in raising research funding from both national and international sponsors.
7. Identify, protect and maximise utilisation of strategic research and test facilities.